Expedited geotechnical analysis methods for the design and operation of monopile-supported offshore wind turbines

Expedited methods are required for the design and operation of monopile-supported offshore wind turbines. Two high-fidelity geotechnical continuum models will be investigated. Novel operational methodologies will also be investigated.

Three-dimensional finite element analysis will be used for non-linear monotonic ULS capacity calculations. Expedition will be investigated through appropriate selection of algorithms and hardware.

Fourier series finite element analysis is a computationally efficient method for modelling axisymmetric bodies undergoing non-axisymmetric loading. It is particularly efficient for linear elastic materials. In this work the method is developed as a rapid model for fatigue limit state design and operation of monopile foundations. It will be used to represent the foundation in integrated structural analysis for modal and time-domain analysis. Use of the approach to robustly model scour in fatigue limit state design will be demonstrated.

Automated scour detection and fatigue life reassessment for in-service monopile foundations will be investigated. A model updating digital twin framework will be employed.